Firefly: a novel, user-friendly solution for sleep apnoea syndrome, a burgeoning health care problem

Obstructive sleep apnoea syndrome occurs in 2-4% of the adult population, (1.5million individuals in the UK) and is associated with excessive daytime sleepiness, morning headaches, snoring, and high blood pressure as well as increasing the risk of road traffic accidents, stroke and cardiovascular disease. The British Lung Foundation estimates that only 20% of people with the condition have been diagnosed and have accessed treated to alleviate their symptoms and reduce the long term risks associated with the condition. The main barrier to diagnosis and hence treatment is the complexity of existing equipment and the need for it to be used in hospitals by highly trained technicians or nurses. This project aims to develop an easy-to-use, reliable, wireless, low-cost technology for the screening and diagnosis of obstructive sleep apnoea syndrome. This technology will reduce patient anxiety associated with the diagnostic process, reduce time to diagnosis, reduce the need for repeat tests due to user error, and increase the ability to carry out multi-night studies, increase access to diagnosis, and allow sufferers to be assessed at home by non-specialists such as GPs or pharmacists. These benefits will be achieved without the loss of clinical oversight and decision-making by specialist sleep services. It is intended that the product will be designed and manufactured in the UK and sold to the NHS as well as exported to equivalent health organisations abroad.